Advanced Clay Tooling Commercialisation

The idea is to commercialise research that has developed novel workflows to produce tooling for bespoke ceramic building components, such as bricks and tiles.
This commercialisation is based on an extremely agile design and manufacturing service. Tooling design is automated through custom software scripts, enabling rapid iteration and customisation. The tooling components (extrusions dies, press moulds and texture rollers) are manufacturing via 3D printing, allowing faster, more cost-effective production than traditional methods.
This project will bring much-needed innovation to enable extremely agile design-to-production workflows to the very conservative manufacturing sector for ceramic architectural components. Current tooling is expensive and slow to produce; our approach delivers unprecedented opportunities to explore entirely new products and short-run specialist components.
Our innovation is relevant to brick and tile manufacturers, but also appeal to design and architecture firms looking to develop bespoke products for high value architecture, experimental design and historical restoration